Exploring A Feminist Application Of Clean Language Coaching As An Imagery-Based Strategy For Singing Pedagogy

Context And Rationale
Singing voice pedagogy has its roots in the master-apprentice model of instruction (O'Brien
and Harrison, 2014; Manternach, 2024). The lineage of imagery (which in this study refers
to metaphor) as a teaching tool can be traced within this hierarchical model of knowledge
transmission, with pivotal 'master' pedagogues contributing to the development of an
imagery taxonomy for vocal instruction (for example, Reid, 1983). This rich cultural
tradition has resulted in the proliferation of 'stock' images (Garnett, 2009; Black, 2015),
which are applied by practitioners in solo and ensemble vocal instruction.